Advanced Materials equipment refresh

This proposal to modernise existing equipment and to establish new, leading research facilities in the field of materials characterisation comprises two "bundles" of equipment.

The first comprises a Transmission Electron Microscope (TEM) and an X-Ray Tomographic Microscope. Advanced characterisation is only possible with state-of-the art imaging; this equipment will link engineering at the macro-scale with fundamental scientific discoveries at the nano-scale. There are clear synergies with research being undertaken at the SPECIFIC Innovation and Knowledge Centre, which is backed by £10M funding from EPSRC and Technology Strategy Board/Innovate UK. The proposed equipment underpins an atoms to applications approach to science and engineering and will be housed in a purpose-built scientific imaging facility with bespoke climatic control and vibration free floors. This facility is already under construction and will permit an emphasis on correlative microscopy spanning two, three and four dimensions, combining multiple scales and different forms of advanced microanalysis, to provide new insight and connect cutting-edge imaging and analysis techniques.

The facility's ex- and in-situ mechanical testing and multi-dimension/scale imaging modalities will be a 'beamline-bridge' for advancing lab-based investigations to STFC Diamond Light Source/ISIS, increasing the number and diversity of academic/industrial take-up of central strategic RCUK facilities.

The second bundle is aligned to the Institute of Structural Materials (ISM), which supports a pool of highly experienced post-doctoral research officers and support staff, and significant rolling research funding including the Rolls-Royce/EPSRC Strategic Partnership, which is designed to extend the capability of existing high temperature metallic systems and develop novel alloys for potential use within a twenty-year horizon (the "Vision 20" materials). ISM is globally recognised as a centre of excellence for mechanical characterisation of Structural Materials, and has ~£700k PA rolling EPSRC research funding secured to 2019.

This proposal seeks to refresh experimental equipment which will be housed in a bespoke £14M research and testing building also under construction as part of the University's £450M campus development programme. The equipment to be refreshed includes:

*Test frame for use in corrosion-fatigue environment
*Thermo-mechanical fatigue test facility
*Gleeble thermo-mechanical simulator
*Component lifing under strain control
*High frequency servo-hydraulic test facility
*High temperature vacuum crack propagation facilities

The proposal also seeks funding for a new, desktop tensile testing facility which will provide a bridge between theoretical teaching and full scale mechanical testing.

The proposal benefits from significant additional investment from the Welsh European Funding Office, Welsh Government National Research Networks and Ser Cymru, and Swansea University; support from industrial users; partnership with STFC; an extensive network of academic collaborators, and the infrastructure of the University's new Science and Innovation Campus, scheduled to open in September 2015.

Potential impact
This proposal will establish the first integrated scientific facility of its kind in Wales that is able to provide on-demand services to industry and academia, irrespective of their size or financial means. It will deliver an open facility with correlative capability in mechanical, micro and nano-characterisation, supporting academic and industrial research in advanced materials and beyond, supported by a new collaborative partnership with STFC.

The facility's direct impacts include
* Increased utilisation of state-of-the-art characterisation facilities
* Increased and improved industrial research and development activity
* Increase in pan-supply chain, inter-industrial and industry-academic research activity
* Improved utilisation of central STFC facilities from within Wales
* Increased knowledge base of advanced characterisation at a direct industry level (work based learning) and for those studying in the academic environment
* Increase in the number of world class research outputs, research investment and research active academic staff for UK

In the longer term, indirect impacts will be seen in job creation within UK industry, increased economic output in the UK from foundation industries; contributions to UK technological and environmental targets aligned to EPSRC Grand Challenges, and increased public understanding and awareness of science and engineering.

The equipment will benefit a broad range of stakeholders, including academic staff, early career researchers and postgraduate students in universities across Wales and beyond, as well as numerous industrial partners such as Airbus, BASF, Cogent Power, ESA, NSG Pilkington, Rolls-Royce plc and TATA Steel.

Close involvement of these partners will ensure that research outputs are targeted at industry and user needs. The facility will be operated on an open access model with a flexible approach to encouraging collaboration. Researchers who wish to use the facility will be able to disseminate findings rapidly and effectively and utilise the equipment at reduced rates, supporting the core objective to provide a regional hub for materials characterisation and research.

Transfer of knowledge and new technologies to users will be achieved through joint research projects developed by the partners in collaboration with industry stakeholders. The facility will also function as an STFC bridging facility, a gateway to explore diverse research and industrial imaging challenges up to laboratory capability, and supporting research requiring more advanced central facilities at Diamond Light Source/ISIS. An SU-funded STFC Fellow will support collaborations aiming at using STFC beam lines, and will support researchers in understanding and interpreting data, using HPC Wales resources, to encourage further engagement with local businesses and academic partners.

Economic impacts will be evident in the commercialisation of the research outputs arising from the proposed equipment. The facility therefore has significant potential to support commercialisation and innovation in multinational companies as well as in the SMEs who will also benefit from the equipment.

The University's Impact Acceleration Account will contribute financial support for secondments, proof of concept projects and industrial networking to maximise usage of the equipment and to ensure its longer term sustainability.

Researchers associated with the facility will also undertake extensive Public Engagement and outreach, building on the University's experience of proven initiatives such as Research as Art and Materials:Live. These activities will bring the research enabled by the equipment to wider public attention, particularly through engagement with schools, science festivals, and other public-facing events.

Further impacts will be facilitated through the use of the equipment to support interdisciplinary collaborations with, for example, medicine, archaeology, and earth sciences.